Notcheckingup - Safe Living Alone. Proof-ofMarket to support the development of a standalone system.

NotCheckingUp is a system which allows people who live alone to have the security that if
something happened to them their relatives/close-friends would be informed quickly. The
current proposal is for a proof-of-market study into a standalone system to allow
NotCheckingUp to be more seamlessly used by the independent older person.
Currently NotCheckingUp is targeted at the numerous healthy adults who live alone, and as a
result do not have someone to find them if they suffer illness or injury at home that leaves
them unable to get help. It works in a seamless way, interpreting normal IT usage to gather
the activity information. Crucially, it does not 'snoop' on the individual - only the minimum
amount of data is gathered, and no-one is informed of the individual's status until certain
limits are reached.
Our current technology predicts an individual's activity through their use of IT. This works
well for lone-workers and the younger population, but it is not ideally placed for many
independent older people who do not make sufficiently regular use of smartphone or email to
gather the necessary information.
The current proposal is for a proof-of-market study into a standalone hardware system for use
with NotCheckingUp. This system would be designed for use in the individual's home, using
simple sensor technology to measure the presence/absence of an individual and
communicating a subset of this information to the NotCheckingUp servers. The use of the
standalone system would bring additional safety and reassurance to a significant proportion of
the population.
In the proposed study we will undertake market research activities (including several surveys)
along with investigations into the costs and time-scales required to bring the product to
market.
The NotCheckingUp system can be found at http://www.notcheckingup.com